Hybrid Static/Dynamic Scheduling for Task Dataflow Parallel Programs

Traditionally, software development has benefit tremendously from the exponential performance increase that processors, the central computing units in computers, have witnessed. Up until about 2004, processor performance doubled about every 18 to 24 months. This trend could however not be sustained due to physical limitations, most importantly constraints on energy consumption. For this reason, processor manufacturars have switched to integrating multiple processor cores on a chip. These processors still allow an overall performance growth at similar rates as before 2004. However, software must be rewritten to utilize all processing cores in order to benefit from this performance potential. The pressure is now on software development as software must have several independent threads of execution, i.e., software must be parallel (or concurrent). The development of high-performance parallel software is non-trivial and is a specialisation of its own. The key problem with parallelism is that it must be taken into account throughout the design of software. Moreover, optimising the performance of parallel software requires many code changes that often increase performance only on specific computers. Parallelism in software imposes a dual expertise on software developers: expertise in the problem domain and expertise in parallel programming. Such a dual expertise is counterproductive in many respects and potentially leads to more costly, less effective and less functional software.

This project aims to alleviate the dual expertise problem by advancing knowledge and technology on parallel programming models based on task dataflow. These programming models separate the specification of the program from the detection of parallelism, thus shifting the focus towards correctness of software and ease of development. Task dataflow models however depend on dynamic analysis of parallelism, which adds to the execution time overhead and restricts the model to programs with coarse-grain parallelism. In contrast, it is known that statically scheduled programs (where parallelism has been decided and mapped out before the program executes) allow considerably finer-grain parallelism.

This project will investigate techniques to reconcile the benefits of dynamically scheduled task dataflow programs with the benefits of static scheduling. To this end, we will investigate compilation techniques and extensions to dynamic schedulers that allow embedding statically scheduled fine-grain parallel components inside coarse-grain dynamically scheduled programs.

If successful, this project will generate both scientific knowledge and long-term practical value for the ICT industry. This research programme will also make initial steps in the philosophically important issue of recompiling parallel programs, an issue that has been largely ignored in the past due to its sheer complexity. This research programme furthermore aligns with the EPSRC ICT capability priority on Many-core architectures and concurrency in distributed and embedded systems".

Potential impact
The main long-term goal of this project is to improve the programmability of many-core processors, which means that better parallel software may be written with less programming effort. The term 'better' is very wide and may include higher performance, better energy-efficiency, more or better functionality, less bugs especially those related to concurrency, etc. In order to arrive at such better parallel software, tools will need to be developed based on the results of the proposed research to support software developers.

Thus, contributing to improving programmability impacts the United Kingdom's ICT industry and society in several ways, using EPSRC nomenclature:
1. Enhancing the effectiveness and sustainability of organisations including public services and businesses:
Computing is a means to enhancing services and increasing revenue: it is not computing itself but the adoption of new processes and techniques enabled by computing that creates productivity growth of businesses. Often, but not always, computing requirements strain the capabilities of current computing systems and the adoption of high-performance and parallel computing techniques becomes a requirement. In the current state of affairs, business that develop software of rmany-core processors will need to invest in people that specialise in parallelizing and optimizing software for these processors. As a result, programmers need to develop a dual expertise: expertise in the products that they develop and expertise in parallel programming. This will reflect negatively on the cost of software development and may pose problems to attract or train the required staff. Moreover, the quality of the software may also be reduced because parallel software is susceptible to a whole range of subtle concurrency bugs that do not exist in single-threaded software.

The goal of this project is to reduce the expertise in parallel programming required. This will improve the effectiveness and concurrential position of companies that adopt programming languages with improved programmability.

2. Commercialisation and exploitation:
The proposed research may be commercialised in the form of tools (compilers) and execution environment (runtime system). These will be used by the industry described above to construct better software. Many tool companies already exist in the UK that have carved out a particular problem domain and market tools that aid to solve problems related to programmability. Such companies include ARM Ltd., CriticalBlue, Maxeler and Codeplay, to name just a few. Such tool companies can benefit from the proposed research by commercialising and exploiting research results of this project.

3. Wealth creation, economic prosperity and regeneration:
Better tools lead to better software products with more functionality, better performance, better energy-efficiency and better quality (fewer bugs). Better software again supports industry to perform better in whatever use they have of software, be it in manufacturing and design, science, financial markets, communications, digital rendering or media and entertainment. Moreover, the results of this project will help the IT sector as a whole to keep up with the growth rate of IT functionality and pervasiveness that we have grown accustomed to, which has been put at threat by the many-core revolution. As such, wealth creation and economic prosperity will follow from improved software for a range of companies.

Following the analysis above, the direct industrial beneficiaries of this project are tool companies. These tool companies will be addressed through publishing and showcasing our research results and through making the project's scheduler and compiler available as open source software. This way, evidence of the effectiveness of the developed techniques as well as present potential ways to implement them are presented.